Optimizing Electrochemical Performance in Li-ion and Na-ion Battery Anodes through smart synthetic control and operando characterization

This fully-funded PhD studentship will study conversion anode and novel hybrid anode systems for lithium-ion batteries. The project will involve learning to apply our emergent and flexible synthesis methods, which enable rapid and controllable formation of novel nanoscale crystal shapes in oxide materials. This gives a powerful new route to optimising the electrochemical performance of a material via control of particle morphology. We will use a wide range of techniques (e.g. X-ray and neutron diffraction, total scattering methods, electron microscopy, battery fabrication and testing) to fully understand the fundamental processes involved in both synthesis and functional properties. Excitingly, we will make good use of the brand-new world-class operando diffraction and MicroCT facilities here in Sheffield to study the changes that occur inside batteries during operation.

The ultimate aim of this project is to develop new conversion anode and/or conversion/alloy hybrid materials capable of storing significantly more charge than currently used commercial alternatives. The methods used and approaches taken will be of huge relevance to the wider study of other energy storage and functional materials.

The candidate will work alongside an experienced research team at the University of Sheffield. The Department of Materials Science and Engineering has world-leading facilities for materials synthesis and characterisation, which we will complement by making extensive use of synchrotron and neutron sources both in the UK (Rutherford Appleton Laboratories, Didcot) and abroad (Grenoble, France)